WingLights - Direction Indicator for Bicycle

WingLights are an innovative and versatile set of indicator lights for bicycles. Once fitted to the ends of your handlebars WingLights’ high visibility LEDs ensure that they are clearly visible from the front, rear and side.
The flashing amber lights not only increase the visibility of your turning signal but also allow you to indicate earlier and for longer, without sacrificing safety by removing your hand from the grips. WingLights are incredibly easy to fit and mount. The innovative magnetic fixing allows for easy ‘snap on, snap off’ attachment while providing a strong hold in all weather conditions.

Indive Ltd is an international team of designers and engineers relocated in London last year. We are focused on creating and manufacturing innovative solution for cycling safety, comfort and well being. First of all we are a group of friends who really love cycling. When we started to cycle around the city we felt immediately unsafe on the capital roads: buses, lorries, cars...everybody have a really small consideration of bicycles. That's why we decided to take action to make cycle a better and safer experience for everyone!